Renaissance Intarsia

I first studied Philosophy of Art during my second year at Milan University. After studying the history of Western Philosophy at school, I took two courses in Aesthetics with Prof. Gabriele Scaramuzza and Prof. Andrea Pinotti. The first course was a history of the discipline and included a close reading of Hegel's Lectures on Aesthetics. The second module focussed on the Twentieth Century Italian philosopher Antonio Banfi and the so called 'School of Milan', including references to the phenomenological tradition and Edmund Husserl's philosophy. The course with Prof. Pinotti evolved around the concept of Empathy within German Philosophy and included texts by Theodor Vischer and Wilhelm Worringer.

After I completed my Masters, I have read texts within the Anglo-American tradition such as Prof. Matravers' Introduction to the Philosophy of Art and Jason Gaiger's Aesthetics and Paintings. Other reading includes Languages of Art by Nelson Goodman, Beyond Art by Dominic McIver Lopes and authors central to the debate, such as Kristeller and Porter. I've also read several texts within Aesthetics and the Philosophy of Art, edited by Lamarque and Olsen. This has helped me gain knowledge of the themes discussed within the analytic tradition.

Intarsia is a subject I have always found intriguing and I am still surprised that there have been very few academic studies on it. The Basilica of Santa Maria Maggiore, in Bergamo, my home town, hosts one of the most complicated and fine examples of intarsia, which continues to draw my attention and interest.